Creative Exchange Lab (CEL)

Under the theme of 'People and Places', this research project will focus on the mechanisms for effective exchange within the Creative Industries, linking in particular, academic research in the creative sector with creative professional practitioners who operate as solo artists and micro-business enterprises.

Through a series of extended residencies located in disadvantaged communities across Northern Ireland, academic practitioners and postgraduates from the University of Ulster and Queen's University will work together with professional artists to explore ways in which contemporary digital and non-digital arts can have a transformative impact on liminal communities and districts.

Areas of specific interest include art and public art in local communities, the role of art in a post-conflict society, and the role that art can play in regenerating a region such as Northern Ireland. A key outcome from this work will be the potential to share ideas, activities and experiences with other international contexts which are already looking to Northern Ireland as an example of a post-conflict region.

The collaboration between Queen's and Ulster, established through a new Creative Exchange Lab (CEL),will enable projects in music, film, drama, creative writing, fine art, to be developed and delivered in communities across Northern Ireland. Each one will involve workshops, creative collaborative projects designed in association with the practitioners and conceived around local issues, histories and contexts.

The outcomes of the residencies will be presented in a major festival and exhibition hosted across both institutions at the end of 2013 which will showcase the creative outcomes of both practitioners and community participants. Individual projects will later be presented in regional venues for local communities to experience and they will be archived and made available on-line.

A longitudinal study running alongside the residencies will document and report on the creative practice landscape for lone artists and practitioners, creative clusters and networks, and the relationship of these activities to academic research. The study will be explored in a wider regional and national government context for the creative industries whereby funding and support is targeted at SMEs and 'close to market' activities and rarely identifying the needs of solo practitioners and and micro businesses.

In addition to the study, the residencies will also lead to the generation of new knowledge and working methods about artist and academic engagement in specific communities which are often historically remote from both contemporary arts practice and academia. The breadth creative activities available through both institutions will ensure a wide spread of community projects across Northern Ireland. The public engagement aspect of these residencies will also be beneficial to the participating postgraduate students.

Potential impact
The context, subjects and methods for this KE research are 'close to market' and impact is therefore part of the currency and language of the proposal. The study will evaluate current delivery investments and will enhance the articulation and identification of impact in these SME contexts. There is potential to inform peer review and other assessments and for transferability of skills and knowledge to other disciplines.
A further impact will be driving culture change in local communities, particularly those which are the subject of this programme of research, and in a context where there is recognised under funding and the opening of opportunities for future support and KE.

The research will identify and make proposals to address the specific needs of innovative creative industries companies to strengthen their capacity to innovate and grow. In highlighting and exposing creative practice through residencies and it will also stimulate demand including interest from other sectors with a view to boosting the role of creative industries as a catalyst for SME, district, regional and national development.
The programme of research will achieve economic and societal impact by advancing knowledge, understanding and technology in knowledge exchange with creative SME. Build partnerships to enhance take up of KE and have impact upon the SME sector in so doing contributing to
UK Economic Competitiveness.

The research has support in the regional and national sector that will promote sustainability of the strategies identified. The research findings will inform the development of policy and of practice.
The collaboration on the use of existing data in order to research demand is evidence of sector support and will promote rapid strategic adoption of key findings. The research is timely - The lead researchers are in dialogue with Government
(http://www.niassembly.gov.uk/Assembly-Business/Committees/Culture-Arts-and-Leisure/ ), (insert Assembly aims or vision.)

Both institutions have delivered research that utilises engagement, public art and performance to generate thinking and action in order to harness opportunities or addressing seemingly intractable urban challenges. The 'people' and places' theme is directly linked to the emerging understanding of Creative Cities (Charles Landry 2008) The Rise of the Creative Class (Richard Florida 2002) and new approaches to the hyper local (NESTA) . The research will inform concurrent activity including

The CEL research methodolgies of participatory creative engagement in real locales will compliment the digital focus of AHRC Knowledge Exchange Hubs for the Creative Economy at CX and may contribute to material delivered by other Hubs, particularly REACT.

There is timely coincidence of the CEL research period (2013) with Derry hosting City of Culture that will ensure additional and distinctive potential for research interventions and and knowledge exchange. The CEL research will also compliment the recent EU call for research around creative districts in which the University of Ulster contributed to a Derry bid.

The existing hierarchical structures and segregated business sector operating environment may restrict ideas generation and rethinking required in emerging to thrive. There may be impact in new ideas arising for organisational culture to unleash the potential, resources and assets of a city or a cluster.

The research will address issues in creative leadership by:
1) taking a demand led approach to research which will involve users and stakeholders at all stages
2) establishing rigorous evidence (demand informed) data on the field
3) establishing networks for realised action
4) research transfer of regional case study for national and international application.
5) feeding directly into Policy
6) developing CPD programmes in response to research findings
7) creating an open source toolkit for creative practitioners